The University of Sheffield and Libertine FPE Limited KTP 23_24 R1

To develop both a) multi-physics modelling approaches for the design, optimisation and integration of different components in a linear power systems and b) robust control strategies based on readily available and bespoke sensors where their outputs are processed using state-of-the-art fusion techniques.